Ultrafast Optoelectronic Nanoscopy of Biological and Optoelectronic Systems

One of the greatest challenges in modern nanotechnology is the ability to characterise individual molecules and molecular assemblies with high spatial and temporal resolution. A technology possessing these capabilities will have a broad range of applications in next-generation molecular electronics, and will help to solve major existing healthcare challenges, from early-stage biomarker detection to protein sequencing.
In the last decade, a variety of new methods emerged that tried to combine ultrafast optical tools with electronic sensors. The developed expertise brings us a unique opportunity to start a completely new type of experimental research - addressing individulal molecules and resolving their dynamics on all relevant timescales, from ps to ms and beyond.
In the proposed project, we aim to bring together cutting-edge developments in the fields of ultrafast spectroscopy and single-molecule tunnelling detection. We will develop a new experimental platform for the characterisation of molecular-scale objects, utilising nanodimensional electrical probes in concert with ultrafast optical methods. This combination will result in a robust and versatile new technique, Ultrafast Optoelectronic Nanoscopy (UON). UON's potential to overcome the limitations of scanning probe methods and to access the real-time evolution of molecular systems will be demonstrated by applying it to biological macromolecules and plastic semiconductor devices.